Exploiting novel genes to improve resource use efficiency in wheat

Technical abstract
This project aims to increase resource use efficiency by developing reliable genetic markers and a physiological understanding for QTL that increase yield and lodging resistance without increasing the crop’s requirement for inputs. This will be achieved by: 1) Developing near isogenic lines for QTL that increase resource use efficiency, 2) Identifying more reliable genetic markers for these QTL, 3) Understanding the physiological mechanisms by which these QTL act and quantifying effects on resource use efficiency and greenhouse gas emissions, 4) Investigating which yield and height QTL are in current varieties and the scope for combining them to increase resource use efficiency through greater yield and reduced lodging risk, and 5) Quantifying the responsiveness of the different height QTL to different PGR active ingredients.